Life-like Function from a Redox-Driven Synthetic Molecular Motor

Nature uses out-of-equilibrium systems that drive counter-thermodynamic behaviour, such as the movement seen in flagella and kinesin. These systems are redox cycles that harness energy from enzymes to promote directional motion at a molecular-level.

The Collins and Clayden group designed the first autonomous redox-powered molecular motor inspired by these natural redox processes, utilizing cyclic deracemization as a mean to generate directional motion about a C-C single bond. This system uses oxygen and an alcohol dehydrogenase (ADH) as a biooxidant for the enantioselective oxidation and ammonia borane as the non-selective chemoreductant. This is the first motor of its class, and thus, several features could be optimised. This project aims to increase the rate of rotation and directionality of the motor. Directed evolution could improve the rate and by changing the non-selective reduction to an enantioselective step, potentially using another enzyme, the directionality could be improved. Furthermore, the motor could be functionalised to allow the embedding into a supramolecular structure to enable macroscopic movement.